Eduvocation

Following coalition government changes there has been systemic shift towards free schools and academies which in turn has increased the number of employers from 150 (mainly local authorities) to over 8,500. This has created a dis-jointed marketplace which is where Eduvocation wants to create a low-cost, online only recruitment model for the sector. This will provide unique benefits to both employers and potential employees and as a result of the mass appeal enable collection of new innovative data on the sector. There is then the further potential to specifically target advertising based on the personalised data.